Growth of a Poet's Mind: Creating Interactive Visualisations to Communicate the Temporal Layers within a Literary Archive.

'Growth of a Poet's Mind' is a practice-based design provocation that will investigate exciting
possibilities for the 'designer-as-intermediary', specifically the designer's role in co-facilitating
trans-dimensional and trans-temporal interactions between the general public and historic literary
texts situated within the archives of the Wordsworth Trust.
Focusing on William Wordsworth's epic poem, 'The Prelude' as a case study, the project will aim
to expand the public's appreciation for the poet by communicating multiple histories present
within the texts, wandering between macro and micro-expressions of time-as-strata and being-asstrata - embedded political, cultural and philosophical materialities with the potential to be
unpicked, resisted, re-embodied and reframed.
These complexities will be addressed through the use of data poetics and translation (LorberKasunic, Sweetapple, Burdick, Lupi), literature (Lockheart, Hayles), eco-semiotics (Kull, Yang) and
pataphysical experimentation in writing, computation and drawing practice (Jarry, Kentridge,
Rosenberg, Ljubec). As participants look through the eyes of a poet who lived in communion with
both the outer landscape of nature as well as the inner landscape of the self, the project will also
invite them to join conversations that are situated in wider eco-critical and speculative
discourses, such as the Symbiocene (Albrecht).